Leveraging Artificial Intelligence for Sustainable and Cost-effective Energy Efficiency in the Built Environment

This proposal outlines a comprehensive and feasible research plan to leverage AI for sustainable and cost-effective energy efficiency in the built environment. By addressing the limitations of current methods and exploring innovative AI-driven solutions, the project aims to contribute valuable insights and practical tools for future compliance with energy efficiency standards.